What is My Local Area? Determining the Relevant Spatial Scale

This PhD research focuses on the modifiable unit area problem, spatial scale and resolution, catchment boundaries, and the analysis of consumer transaction and mobility data. In collaboration with Freegle and other industry partners, his project, titled "What is My Local Area? Finding the Relevant Spatial Scale," addresses questions of spatial partitioning, urban movement, and trade area analysis.